Additive Manufacturing of Automotive parts which are LightweiGht and offer performanace Advantages over conventional Manufacturing (AMALGAM

The aim of the AMALGAM project is to develop and demonstrate a revolutionary approach to the design and

manufacture of compound boosting systems, leading to improved engine efficiency and lower CO2 emissions.

The new approach combines the latest hybrid laser cladding and 5-axis machining AM approach with parts

produced by powder bed fusion AM and conventional manufacturing in a single “join as you make” operation.

This will provide a cost effective, efficient and flexible method of producing high performance automotive

parts, using the optimum combination of processes. The AMALGAM approach enables novel part design and

material combinations to be used which will have a dramatic impact on performance. The new approach is not

restricted to boosting systems but can be used in a wide range applications in motorsport, low volume and

mainstream vehicles, as well as the wider high volume manufacturing sector.